Accelerating TRAnsformation through Capitals Knowledge (A Track)

The overall goal of A-Track is to consolidate and mainstream activities to accelerate transformation in organisations, such that, by end of project, a critical mass of businesses, financial institutions, and governments, integrate the value of natural capital in their decision making, helping to halt and reverse biodiversity loss. In doing so, A-Track will contribute to delivery of the European Green Deal. A Track builds on existing initiatives and best practice to develop, pilot, test, demonstrate and scale innovations in this space. Specifically, A-Track will: (1) develop and demonstrate the use of robust information pathways that facilitate flows of biodiversity information for use in business and financial decisions, and the compilation of public and private sector natural capital accounts; (2) strengthen the life cycle assessment of biodiversity and ecosystem services footprints for products and organisations, integrating and further mainstreaming these with natural capital approaches and materiality assessment practices; (3) mainstream and advance natural capital assessment and accounting in businesses and their integration in decision-making across key sectors and business functions; (4) facilitate and incentivize the adoption and scaling of nature-positive business models; (5) nurture financial innovations to scale nature-positive finance based on reliable natural capital data and practice. Emphasis is placed on integration, synthesis and wide engagement across this work. This will deliver wider impacts, in Europe and beyond (through global value chains), in terms of enhanced natural capital and biodiversity, enhanced competitivity of European businesses in the new nature economy, and improved wellbeing derived from enhanced ecosystem services. A-Track brings together an intersectoral and interdisciplinary consortium of leading players who are involved in many of the key related front-runner initiatives across this space, ensuring appropriate synergies.